GENSSIS (Gravitational Energy Storage & Synchronous Inertial Stability) Phase 2

"Electrical energy is currently the cleanest most versatile form of power that we have, the successful development of technologies which can convert wind and solar energy into industrial quantities of electrical power has now a real potential to start reducing the destructive levels of CO2 that are being discharged into our atmosphere. However, ultimately in order to facilitate a meaningful integration of these, sustainable but non-synchronous, power sources into our distribution networks, further innovative infrastructure systems that support and maintain grid stability are required, this project aims to be part of that solution.

Current power grid balancing systems have the effect of limiting or displacing otherwise viable, sustainable, energy compromising the cost reduction and security of a transitional, low carbon, power integration. Energy SRS was established in 2013 to explore low carbon initiatives that help to support system inertia and secure the increased integration of electrical power from sources such as Wind and Solar Farms.

In parallel with the development of an infrastructure system to provide frequency response within the Ancillary Services Market, Energy SRS has also invested time sourcing the technical knowledge and supply chain expertise that would facilitate the successful commercialisation of this solution.

This has led to the establishment, in 2015, of a team of five UK companies and the University of Bristol to work closely in what is now a multi skilled industrial and academic partnership.

This project is collaboratively undertaking the development of a gravitational energy storage system, with the acronym GENSSIS, (Gravitational Energy Storage & Synchronous Inertial Stability). This is a very robust, electromechanical system which can achieve modular utility scaling and which can also be co-located with existing grid infrastructure.

Energy SRS is the lead partner and manager to the project which is presently receiving the support of Innovate UK during this ""Phase 1"" which has been live since Jan 2017 and will run until March 2018\.

Gravitational Potential Energy is a validated, well established concept, however, the development, construction, testing, and commercialisation of a viable, large scale, utility, installation requires new knowledge, skills and processes.

The project participants are:

* UK Power Reserve Ltd
* PR Marriott Drilling Ltd
* Caley Offshore Systems Ltd
* Bayliss Consulting Ltd
* Energy SRS Ltd
* The University of Bristol

This project represents a Phase 2,development to finalise all designs during 2018, in preparation for a 1.2MWhr, grid connected, prototype to be constructed and tested during phase 3 in 2019/2020"